Voice adaptive speech translation for video content

"There are hundreds of millions of TV shows, movies, and digital videos across VoD, TV catch-up services and the web. However, we estimate that 99% of all that video content is shackled to a single language. Papercup provides a unique solution to automatically generate new vocal content in other languages, while maintaining the qualities of the original speaker's voice in a new language. Papercup aims to be the de-facto solution for translating video content, and to unshackle the hundreds of millions of videos that exist in the world today so that all of the world's content can be available in any language.

A key differentiator for content creators is their personality and the way in which they articulate themselves. If creators were to use a generic voice from, e.g., Google or Microsoft to create content in other languages, they would be unable to differentiate themselves effectively. In other words, there are 15 million videos uploaded to the major distributions channels every day; if all of these creators used the same voices, they would essentially all sound the same.

Over the past few years, video platforms have grown at an accelerated rate (there are over 200 video on-demand platforms in the US alone). Using Papercup's technology, creators of videos, whether a YouTube clip or Hollywood film, will be able to automatically reproduce their content in any language, while retaining the actors' or speakers' voice characteristics across any platform. By contrast, tech giants, which typically have their own video platforms (e.g., Amazon Video, Google's YouTube), cannot offer creators the same value proposition of being platform-agnostic."